Linking Morphology to Conductivity in Self-assembled Organic Electronics

Modern technologies such as smart phones, solar panels, sensors and computer rely on precious and semi-precious metals in order for them to work. However, the acquisition, mining and disposal of these rapidly-depleting metals have many issues. The use of organic materials is a possible alternative. However, a problem with organic-based materials is that there is so much possibility not only in the molecular structure, but also the assembly of this molecule to produce different aggregates, post-assembly processing and then drying in to thin films. With so many different iterations of the same molecule let alone different molecules, it can be overwhelming knowing where to start. We aim to use a variety of techniques such as electrochemical analysis, imaging, computational modelling, high throughput analysis to be able to be able to link morphology of organic molecules to the molecular structure and the electronic properties we get out. The aim being to be able to predict what properties we can achieve from a material based on the chemical structure alone, saving time and resources on new material discoveries